Turbidite Forward Modelling for Improved Reservoir Models

This project will develop reservoir characterisation software which will enhance recovery
from turbidite deposits. Specifically, it will improve accuracy of the hydrocarbon flow models
universally used by oil companies. A previously developed model has demonstrated this
approach for reconnaissance purposes, but industry feedback indicates that a reservoir
evaluation version would be even more useful and commercially successful. To achieve this
we will develop a multi-flow computer program to model connectivity between successive
sand deposits. The proposed software will make available affordable inverse modelling of
multiple flows and deliver rapid solutions without the expense of clusters or supercomputers.